Immunology: Understanding the molecular and cellular basis of Immunity: Somatic Hypermutation and Affinity Maturation

Technical abstract
The objectives address the molecular mechanisms that facilitate antibody diversification through the somatic mutation of antibody encoding genes in B cells.